exploring the consistecy of extensions to the standard model

This project will develop computational methods for exploring the consistency of extensions to the standard model with hadron collider data. The current state of such BSM model constraints will be used to motivate new and optimized experimental observations, which will be studied using the full ATLAS run 2 dataset and prepare for high luminosity data taking in run 3